High Performance Electric Compressor (HiComp)

Concerns over poor air quality in cities and CO2 emissions of vehicles is leading to the demand that all vehicles, including commercial vehicles, operate with zero emissions in city centres. Buses and commercial vehicles currently use engine driven compressors to supply compressed air for brake and suspension operation. This project will develop a high speed electrically driven turbine compressor for this application which will be significantly lighter, more efficient and cheaper than existing solutions. This game changing development will lead to more rapid introduction of zero emission buses and commercial vehicles